Shout4 shared outcome ecosystem

**SHOUT4** is being developed as online deal management software featuring the sharing of outcomes. MVP will carry project details, revenue share agreements and reporting functions. The value of a shared outcome deal is its ability to secure the best teams to work on projects while de risking the upfront capital costs. In some ways it can be considered as an online sweat equity deal system with a true democratised outcome. This innovative model offers a real opportunity to reshape how deals are made. **SHOUT4** software will integrate and manage this as the umbrella format on all deals offered it processes.

The Founder has already proved an analogue version of the economic and legal model within the music industry. Artists and labels have been able to create new product for onward sale for as little as 10% of traditional costs. Professionals and other service providers have accepted a significant reduction in their normal upfront fees in return for a share or wider share of future revenues generated by that content and or artist.

**SHOUT4** software is being developed to enable this model to operate within an online ecosystem. Although initial focus will be on supporting the development and marketing of artists and labels, the software is being developed as sector agnostic. Post MVP, **SHOUT4** will develop additional capacity to assess opportunities for the benefit of all parties through the application of AI and data management.

A three month project extension will allow for more extensive testing activities to increase the impact and speed to market by further collaboration with potential partners, giving access to technical, design and business expertise. Beta testing with early adopters will ensure the product will have the maximum impact at launch.